Accelerating the commercialisation of BREATHE (MOF-Based unit foR genErATing Hospital-gradE oxygen)

The expanding pervasiveness of chronic obstructive pulmonary disease (COPD) and other lung disorders due to rising environmental pollution and changing lifestyles (smoking), the rising geriatric population which is prone to various respiratory disorders and the COVID-19 outbreak have resulted in an unforeseeable global demand for oxygen.

To meet this increased demand and ensure hospitals and doctors have enough on-demand oxygen capacity to treat all patients, MOF Technologies have developed a unique MOF-based technology that boosts energy-efficiency and oxygen purity outputs in the oxygen concentrator market.

MOF Technologies is the world-leading company in the manufacture and commercialisation of metal-organic frameworks (MOFs). MOF Technologies has a unique team of MOF experts and state-of-the-art facilities for the production and testing these material under real gas conditions.

MOFs hold the potential to positively impact the lives of everyone, everywhere due to their unrivalled affinity to capture, store, and release gases. Through BREATHE, we are looking to unlock the power of MOFs for the benefit of people around the world, at a time when oxygen generation has never been more crucial. This project will accelerate the commercialisation of this new MOF-based technology through novel marketing and business development strategies by implementing innovative value co-creation approaches with international partners.